Endosymbiont infections In influencing communities of beneficial Arachnids in agriculture systems

Dispersal plays a key role in shaping important biological and ecological processes such as the spatial structure of populations and their response to temporal changes in the environment. We have studied endosymbiont infections in linyphiid spiders from agricultural environments, which are important predators of agricultural pest species. We find that particular endosymbiotic bacteria appear to increase the sensitivity of their spider host to commonly applied commercial insecticides, a factor that may be important in determining the likelihood of infections persisting in agricultural settings. Will we use molecular genetic (next generation sequencing) and behavioural experimental approaches in order to characterise the genomes of endosymbionts infecting beneficial spider species, and study the relationships between endosymbionts, their spider host and sensitivity commercial insecticides. This is necessary in order to manage the pest-controlling function of these beneficial species.